The University of Reading and Valley Produce Limited

To develop alternative herb products for the food industry, thus providing a route to sustainable intensification of land, and developing high value, traceable British products.